Cyber Security voucher

We will be using our voucher from Innovate UK to harden the cyber security of our innovative health and safety record keeping platform - Papertrail (papertrail.io)

This will ensure that all documents and records stored within Papertrail are 100% secure.